HackRoom - Unlock Your Cyber Skills to Escape

HackRoom is an innovative escape room experience designed to make cyber security education and training accessible, engaging, and enjoyable for all. Through interactive, hands-on challenges, HackRoom teaches essential cyber security skills, allowing participants to solve real-world problems in a fun and immersive environment. Whether a complete beginner or someone with prior knowledge, participants will gain valuable insights into protecting themselves online while understanding how everyday skills can be applied to cyber security.

The primary goal of HackRoom is to raise public awareness about the importance of cyber security. In today's digital age, where cyber threats are increasingly common, it is crucial for individuals and communities to understand how to protect their personal and professional online information. Participants will work through practical tasks like codebreaking, testing website vulnerabilities, password management, and using ciphers, gaining knowledge that is directly applicable to everyday digital security practices.

HackRoom is designed with flexibility to reach a wide audience. It offers three formats: an entry-level escape room installation pack that can be set up in schools, community events, and public spaces; A portable advanced room with engaging challenges for cyber security practitioners, and a virtual escape room for online engagement, allowing participants from anywhere to join in. This ensures that HackRoom is accessible to both local and remote communities, making cyber security education available to all.

Beyond education, HackRoom also has a broader social impact by encouraging participants to explore cyber security as a career path. The experience highlights the field's importance and accessibility, helping to demystify cyber security while addressing the growing demand for skilled professionals. By fostering interest in cyber security careers, HackRoom contributes to bridging the skills gap in this critical industry.

Supported by partnerships with schools, universities, and industry experts, HackRoom is committed to creating a lasting, positive impact. By empowering individuals to protect themselves online and inspiring new career aspirations, HackRoom promotes safer online practices and builds a more cyber-aware and resilient community. Through this initiative, HackRoom helps make the digital world a safer place for everyone.